Aqua-sense - Real-time, Cloud-based Clean Water Detection Monitoring & Early Alert solution

Over 2.2 bn people globally have no access to clean and safe water. Current testing methods are reactive, offline and a combination of human /natural contamination causes leads to poor knowledge and delayed intervention causing every year over USD 7 bn loss to the global economy in deaths, diseases, and productivity loss.

Our proposed innovation uses next-generation technologies to allow citizens, Govt. and other stakeholders to detect, manage and alert **_safety, availability, and accessibility of clean water,_** **_in a real-time scenario_**, and make informed decisions that will transform lives. The innovation directly contributes to UN SDG Goals 6 & Goal 3\.

As part of the discovery phase, we have chosen a few rural targets sites in India and aim to understand the socio-economic implications of water issues in their daily lives, current measures, workaround, and stakeholders' involvement. we also aim to conduct a technical trial to test our techno-commercial assumptions around our solution design /usage, understand legal /governmental regulations around deployment.

Our project aims to make the solution not just technically feasible but affordable, appropriate and acceptable to users, keeping in view their attitudes and approach towards the adoption of innovation.